BikePark IP

I need to protect the core idea with 2 x patents before I can progress to prototyping. I CANNOT usefully progress development until the product is protected. It is invaluable that I get professional help. I have made my own patent searches, with good results, which means it is now time to engage with a professional to conduct professional searches and to progress to applications. I cannot achieve this without the help of a professional attorney.